University of Suffolk and Matrixx Software, Europe Limited

Current "API" provides mobile applications access to the functionality of the real time credit control functions of the Matrixx Online Charging System. To develop a suite of automated testing tools to increase the release rate of high-quality apps without increasing testing costs.